Global Disaster Risk Audit

When the Hyogo Framework for Action 2005-2015 concluded, a global concern on the increasing frequency and intensity of disasters, the exacerbating effects of climate change, and the higher rate of increase of human settlements exposed to disasters despite a decrease in their vulnerability urged the international community to jointly develop the Sendai Framework for Disaster Risk Reduction (SFDRR) 2015-2030. However, its 2023 midterm assessment has revealed inadequacies with prevailing short-termism, thus stressing the need for a reliable understanding of the evolving risk landscape. This short-termism of SFDRR has already been argued in the past because of the use of improper 'snapshot' metrics, which does not fully represent the incremental progress of countries by disregarding the scientific understanding of the occurrence of extreme events, as widely used in the state-of-the-art (SOTA) probabilistic catastrophe models. Despite the availability of SOTA models, modelling and ethical challenges remain in standardising exposure datasets across countries with different and lacking vulnerability characteristics.
Early efforts in developing large-scale exposure datasets were able to map the distribution of human settlements and their vulnerabilities, which has been the basis of several global assessment reports. However, these datasets contain inherent biases that favour developed countries (e.g., least-developed countries have different and non-standard vulnerability characteristics because of the ubiquity of more informal settlements and different construction methodologies) and are increasingly outdated because of rapid urbanisation. Recently, several AI methods have shown promising results in addressing some of these problems using Earth observation datasets that can be combined with locally prepared datasets, offering a novel approach to audit disaster risk at large scales considering multiple periods of assessment including the SFDRR implementation.
To this end, this project investigates SOTA models and AI methods to quantify exposure and risk of the built environment at large scales, and would enable the beginnings of a global risk audit, measuring the changes of disaster risk profiles over time to assess whether countries are making progress. Specifically, the project explores some of the following key guiding themes and questions: How has the risk landscape at a building, neighbour, city, and country scale changed because of resilience programmes since the advent of the SFDRR? Has the number of buildings increased even while their contribution to the overall risk has reduced because they are less vulnerable than the buildings they replaced?